Nemesius' "On the Nature of Man": Edition, Translation, and Study of the Arabic Version

Large parts of Greek science and philosophy were translated into Arabic between the 8th and 10th c. At its height this 'translation movement' was directly supported by the Abbasid caliphate. The legacy of Greek learning quickly acted as a spur to authors writing in Arabic to adapt and further the ideas of 'the ancients'. Their achievements encouraged Europeans in the late Middle Ages to learn Arabic and translate Arabic works into Latin. The claim that Islamic culture started the European renaissance is not unjustified, and continuing awareness in the Middle East that the intellectual inheritance of Greco-Roman antiquity is as much 'eastern' as 'western' has ramifications beyond academia.

The need to continue studying the Islamic transmission and usage of Greek culture is of critical importance. There are, however, fewer and fewer scholars with the command of Greek and Arabic that is needed for Greco-Arabic research. Every new project delivers major impact.

The current proposal hopes to make a substantial contribution to the field. It will present the full Arabic translation of one of the mostly widely read scientific-philosophical works of the Middle Ages, On the Nature of Man, which was written in Greek at the end of the 4th c. by Nemesius of Emesa (Hims in Syria). Nemesius offered readers a comprehensive account of the great problems of life: how the body worked, its relation to the soul, the operation of feelings and emotions, the choices open to us in a universe under God's direction. He summarized the views - and quoted the words - of the major philosophical and scientific authors of pagan antiquity like Aristotle and Galen. His success in building this knowledge into a Christian framework made his book immensely popular and it was translated into most of the main languages of medieval culture (Arabic, Armenian, Georgian, Latin, Syriac).

Two major versions are known in Arabic. The first is early and incomplete. It survives incorporated in a famous esoteric treatise, The Secret of Creation, which played an important part in the development of alchemical science. The second, full version, which is the primary focus of this project, is so far unpublished. It is ascribed to Ishaq ibn Hunayn (d. 910/11), a distinguished philosopher and translator who was the son of the greatest of the translators, Hunayn (d. 873), but it was probably done by Hunayn himself for its first known reader is no less a figure than al-Kindi, 'the Philosopher of the Arabs', who died before ca.870.

The current tensions in the Middle East make it difficult to appreciate the intellectual openness of the Abbasid period, which is today often called the 'Renaissance' of Islam. Arabic functioned as a lingua franca for various cultures and denominations. Many of the translators were, like Hunayn, Christians working with Greek, Arabic, and Syriac, the Middle Eastern Semitic language whose culture of translation was of great importance in establishing the expectation of transferring knowledge. Many translators were, like Hunayn and his son, well connected at court.

On the Nature of Man is unusual among the translations because it is a work of Christian philosophy. The Hunayn version adds Christian references, and three of its four major MSS were copied in Christian circles. While the first Arabic translation found in The Secret of Creation was stripped of Christianity, the Hunayn version appealed also to Muslims like Kindi and the philosopher/translator al-Dimashqi. The oldest manuscript is a famous 12th-c. collection of Greek and Islamic philosophy copied by a Muslim gentleman for private use. Nemesius, then, offers important testimony of the culture of inter-faith cooperation that characterized the intellectual life of Islam in the Middle Ages.

The edition, translation, and study of this text will make it available to all those interested in exploring cultural translation alongside the common roots of Islamic and western culture.

Potential impact
Greco-Arabic research has importance beyond the academy as a result of the fact that much of the intellectual life of medieval Islam freely acknowledged the role of ancient Greek science, technology, and thought in the shaping and development of its contemporary agendas. The 'translation movement', which brought Greek learning to Arabic, is one of the greatest examples of an organized transfer of another culture's knowledge. The progress it sparked was not restricted to an academic or technical elite but spread right across Islamic society. It is part of the 'cultural inheritance' (turath thaqafi) of the Middle Ages that has such profound resonance for Arabs today.

Nemesius Arabus belongs to the translation movement and the 'Nemesius' project has a role to play, however small, in communicating the shared use of the ancient Greek legacy. Explaining the medieval context of a Christian text read by Christians and Muslims to Christians and non-Christians in the Middle East and elsewhere is a desirable goal of this project.

The benefit of the project in this respect lies in communication with Christian communities in particular. There are three constituencies where we can do this within our resources. Further details are given in the "Pathways" section:

1) Syrian Orthodox Christians. Two of the major manuscripts of Nemesius are kept in Syria. We already have contacts in Aleppo (Halab) and will develop them in Damascus.
2) The Coptic community. Egypt houses the two other major manuscripts of Nemesius. We are aware from our contacts that there is interest among Coptic intellectuals about Nemesius and western scholarship on him. There is also a great deal of suspicion that western academics wish to 'steal' the Copts' legacy. By speaking with interested parties and involving them in the project's results we intend to allay such fears and communicate the benefits of such a project for Arabs as well as western academics.
3) The Catholic community of Lebanon is naturally familiar with western practices; one of its leading intellectual figures, Samir Khalil, is an expert on Nemesius. Discussion of the project with this important constituency will serve to enhance Arab Christians' knowledge of the medieval past.

With respect to Muslims we have identified scholars in Ankara, where Starr is based, who are keen to explore and debate Islamic culture and its links with antiquity esp. as interpreted by western scholarship. These will be invited to the project conference where we shall present drafts of the text and translation and discuss the scientific results of the contextual studies. Their interest in these matters is as Muslims as well as academics.

These groups will hopefully become more aware of how an academic project on a medieval text can help explore common cultural roots of relevance today.